Capturing and Holding the Invisible: gestation and grief framed through ultrasound and MRI images

This PhD is an artist's investigation of illness and how it is experienced and understood and brings a new visual narrative and knowledge to the clinical setting. It focuses on the heart, and specifically questions how women understand their and their baby's internal bodies when captured through medical imaging techniques. It will analyse the discourse surrounding the mother-and-child dyad and will question whether imaging data, researched as part of an artist's exploration of the biomedical, symbolic and experiential reality of disease, can create new knowledge through the artist's practice.